Aremis Limited

A software system to record onsite activities and then automatically transfer this information into notifications, with a document management system to facilitate easy recovery of records and correspondence. Data can be inputted electronically so the speed of the process can be improved.